A theoretical and experimental investigation into the thermal management systems of hydrogen-fuelled passenger aircraft.

This will begin with system level modelling to understand the important trade-offs and to define the important
areas of focus with regard to thermal management systems and enabling technologies. This will be followed by further
detailed design (including modelling) and testing at the university of the most promising and impactful enabling thermal
management technologies.